STAT3 is a central mediator of the anti-inflammatory response;identification of its mechanism of action

Inflammation is an important mechanism by which the body mounts an immune response to infection. However if inflammation is excessive it can lead to serious diseases such as rheumatoid arthritis, Crohn?s disease and atherosclerosis. Many auto-immune diseases and inflammatory conditions are caused by an over production of pro-inflammatory ?immunological hormones? called cytokines. These are proteins released from cells of the immune system to orchestrate the immune response. In healthy individuals during the course of an immune response there is an initial burst of pro-inflammatory cytokines production which primes the immune cells to kill invading pathogens such as bacteria and viruses. The production of these pro-inflammatory cytokines must be tightly controlled and their production is subsequently ?turned off? by a secondary release of different cytokines called anti-inflammatory cytokines once the invading pathogens have been cleared. One of the most potent anti-inflammatory cytokines is called interleukin-10. The aim of this proposal is to determine how one of the key molecules activated by IL-10, called STAT3, regulates IL-10?s immunosuppressive effects. Specifically we aim to investigate which genes STAT3 regulates and the mechanism by which STAT induces these anti-inflammatory genes in human immune cells. This work will be carried out at the Kennedy Institute of Rheumatology that is part of Imperial College, London. The Kennedy Institute is one of the world?s foremost centres of inflammation research. The study will use primary human cells so that the work is as relevant as possible to human physiology.

A greater understanding off inflammation and how our body?s own natural immunosuppressive molecules work will lead to the generation of new specific therapies that could better control the excessive inflammation behind these key diseases. Results generated from this study will be submitted to peer reviewed, widely read scientific journals. Data will also be available for public scrutiny at both national and international meetings of organisations such as the international cytokine society and the British Society of Immunology. In addition, publicly available, annual reports from the Kennedy Institute will include details of the research in lay terms

Technical abstract
To avoid an exaggerated inflammatory response, the immune system must be tightly controlled and has evolved a complex network to control and orchestrate the resolution of the acute inflammatory response. Two important mediators of this anti-inflammatory responses; IL-10 and nicotine (cholinergic pathway), both mediate their anti-inflammatory effects via the activation of the transcription factor STAT3. However, the mechanism by which these diverse stimuli utilize STAT3 to drive the anti-inflammatory response remains largely unresolved.
We have shown that the cellular context of STAT3 appears to dictate whether it drives an anti-inflammatory verses an oncogenic response, so a clearer understanding of how this molecule can generate such polarized response it vital. To date however, no such studies have been undertaken to dissect these important aspects of STAT3 function. The aim of this proposal is the fully characterize at the genomic and proteomic level how the transcription factor STAT3 suppresses cytokine gene expression in myeloid cells. Using a constitutive form of STAT3 we have demonstrated that activated STAT3 can mimic the cytokine suppressive properties of interleukin-10 in myeloid but conversely not in non-myeloid cells. By using Affymetrix based technologies, we will determine which genes this activated form of STAT3 modifies in LPS stimulated macrophages. Furthermore, we will fully characterize the binding partners of STAT3 using proteomic techniques. We believe only by using both of these approaches will we finally gain insights, at the molecular level, as to how this important molecule functions.